University of Bath and ioMosaic International Limited

To create a Centre of Excellence within the UK in process engineering and Artificial Intelligence process safety analysis to serve the UK and global markets. The technology will deliver a step-change in process safety engineering by allowing rapid and cost-effective analysis of complex process systems.